Adolescents' mental health, educational achievement and social capital

This study will look at the relationships between adolescents‘ mental health, their achievement at school and the social capital that they possess. John Field (2003) summed up the theory of social capital in two words: relationships matter. These relationships may be in the form of associations between immediate family members, extended family, friends, or members of a wider community. This research will aim to establish: What personal characteristics does a person with high social capital generally have? Is it important to have a high level of social capital to maintain good mental health and to exhibit high achievement at school? How are social capital, mental health and educational attainment related to each other? What types of social capital are most important in promoting positive outcomes for individuals. For example, do relationships within the family trump those within the wider community in enabling children to exhibit good psychological health? The study will initially use survey data to examine the questions outlined above. Following this, interviews will be carried out with children, their families and members of the wider community.

Technical abstract
This study proposes to look at the three-way relationship between adolescents‘ mental health, educational attainment and the social capital that they possess. Social capital has been operationalised in a number of ways; a key part of the project will be to develop the concept in relation to the mental health of adolescents as well as with regards to educational achievement. It is anticipated that this framework will include elements of social capital that are related to the family, peer group and the wider community.

Having established a suitable social capital framework, the research will investigate the relationship between the three key variables in detail. In particular, the research will question the extent to which social capital might protect adolescents from negative mental health and educational outcomes. Furthermore, it will investigate which particular types of social capital are most important in doing so. The aspect of the research has potentially important implications as it will serve to inform policy makers in developing the best strategies to improve outcomes for adolescents. Individual background variables such as parents‘ social class, education and ethnicity will be taken into account throughout.

A multi-method approach will be adopted; it is proposed that a number of nationally representative datasets, as well as selected datasets focusing on a more local level, be used initially to explore the research questions. The most important of these will be the 2004 Mental Health of Children and Young People in Great Britain Study; little use has been made of this extremely rich data source. A variety of advanced statistical methods will be used to analyse the data. A qualitative study in the form of semi-structured interviews with young people, their parents and significant members of the community will be used to further interrogate the key issues that arise from the research. This will largely be informed by the findings of the quantitative research.

The project promises an innovative investigation of the relationship between three variables that has not hitherto been investigated in the British context. The output will represent methodologically advanced research, using the best possible statistical techniques and qualitative research and analysis to interrogate the research questions.